Deciphering pathological vascular prostanoid heterogeneity using translational models and mechanistic approaches

Blood vessels are lined with a specialised layer of cells called the vascular endothelium, which is known for producing prostacyclin, a prostanoid that protects against vascular disease. However, our recent work reveals that other prostanoids from these cells can contribute to vascular dysfunction, inflammation, and atherosclerosis (hardening and clogging of the arteries). This highlights an emerging idea: different parts of the vasculature produce different prostanoids, leading to both beneficial and harmful effects on blood vessels and surrounding organs.

Scientists are now exploring ways to block harmful prostanoids while preserving protective ones. However, most current knowledge comes from mouse studies, which may not fully translate to humans.
This project aims to bridge this gap by systematically analysing vascular prostanoid biology. Key questions include:

1. How does blocking prostanoids in blood vessels affect clotting and artery disease?
2. Do prostanoids behave differently in healthy vs. disease-prone vessels?
3. What happens when prostanoids are blocked in the whole body vs. specific areas?
4. Do harmful prostanoid signals vary across different research models (mouse, pig, cell models)?

We will take an interdisciplinary approach, combining traditional laboratory techniques with near-human models, clinical samples, and bioinformatics analysis of existing datasets. This includes studying vascular function and disease in animal models, in vitro experiments using pig and human tissue, and patient samples from individuals with cardiovascular disease. Techniques such as functional bioassays, gene expression analysis, mediator release profiling, and RNA sequencing will help uncover key mechanisms.

By integrating these findings with bioinformatics and data mining, we aim to clarify the diverse roles of prostanoid pathways, unify fragmented research, and advance understanding of endothelial heterogeneity.